Collaborative opportunities in Turkey (agricultural vehicles)

Project will identify the potential for collaboration with Turkish academia, tractor and agricultural machinery manufacturers - with a specific focus on the equipment needs of conservation agricultural.